The Effect of Local Crime on Child Marriage, School Dropout, and Employment Outcomes: A Gender Perspective from India

A pressing current concern in India is how the benefits of its high economic growth may be distributed equitably, leading to poverty alleviation, a reduction in inequalities between different groups in society and an increased economic participation resulting in further economic growth. However, it has become increasingly clear that India has experienced various difficulties in linking economic growth to these desirable outcomes and risks a significant stalling in economic development if these issues are not addressed.

Key issue amongst these is the economic and social status of women in Indian society which affects their human capital development and participation in the labour market, particularly the formal labour market (Afridi et al., 2018; Klasen, 2017). Discussion has centred on the existing evidence of less economic opportunities for women, and increasing income of male members of households. However, the relevance of school to marriage or work transition and how it is affected by cultural norms have not been given much attention in the discussion.

The proposed research will draw upon previous IAA NGO data funding received in 2018 which examined the NGO held data to understand the issue of child labour in India. This funding allowed the PI to develop links with the Indian NGO, Child Rights & You (CRY), and scope the existing data held by the organisation. This scoping exercise revealed that CRY held significant, underutilised data on adolescence, with a specific focus on girls' education. The research will use this quantitative and qualitative data, combined with other official data sources, to examine how three manifestations of gender inequality: crime against women as well as gender neutral crime; child marriage; and female school drop-out, are interlinked and together inhibit female labour market participation and prevent the realisation of the benefits this has for the Indian economy.

Potential impact
Who will benefit from this research?
1. Academic researchers, post graduate students, social activists, policy makers, and NGOs.
2. Government agencies working on children and women (e.g. Ministry of Women and Child Development).
3. Schools and teachers.
4. Adolescent children, particularly girls, and women

How will they benefit from this research?
The stakeholders and beneficiaries will benefit from the research in the following ways:
1. Academics - Journal articles will provide wide dissemination of the new findings from our research. We anticipate to add substantially to the existing knowledge base on the issue of child marriage, school dropout, and female labour force participation in India. The project will use previous unanalysed data and administrative data sets from various sources which will highlight the potential for using these sources to academics. Some of the prepared data sets or syntax files could also be archived by the ESRC for re-use.
2. The government agencies and non-academic organisations who work for the welfare of children and women in India will benefit from the findings of this research as the research will uncover stories, backed up by empirical evidence at national and state level, about development challenges such as child marriage and school dropout. The evidence will help them making informed policies to tackle these challenges.
3. We propose to organise school workshops in each of the four regions (North, South, East and West) of India to ensure that young people and schools are included in the dissemination process. A short 8-page accessible booklet will be produced in local languages and a six to ten minute video will be produced in partnership with NGO staff, policy makers and, if possible, some adolescent girls and boys. These resources will be piloted and used in four workshops in secondary schools. They will also serve as a resource for the NGO and schools to use as part of an ongoing programme of attitudinal change aimed at helping school children to understand the issues and the benefits of creating an inclusive environment and remaining in education.
4. Future benefit: We plan to design future intervention to reduce crimes such as eve-teasing, harassment of girls, and physical attack by creating awareness at an early stage. Based on our findings (e.g. which crime has adverse impact on girls, from which community or caste) and in collaboration with the grassroots NGO, we plan to design and deliver intervention in schools or community in the future to ensure long term benefit.

What will be done to ensure that they have the opportunity to benefit from this activity?
To communicate our research findings and engage different stakeholders or audiences mentioned above, we will or aim to:
1. produce journal articles, policy briefs and reports based on the findings from the secondary data, and will add to the existing knowledge base. The findings will also be presented and discussed at various Indian and international conferences and workshops.
2. write policy briefs or short report of key findings and disseminate to stakeholders from government agencies and other non-academic organisations who work for the welfare of children and women in India.
3. invite teachers from local schools to participate in the dissemination workshop. School workshops are aimed for 4 schools (one from each of the 4 regions) in India. Where we will involve both adolescents children and teachers in the workshops.
4. ensure sustained long term impact to reduce gender inequality and enhance gender empowerment, a sustainable development goal (goal 5) of United Nations. In liaison with the relevant NGOs and, if possible, government agencies in India, we aim to design effective intervention programme for continued intervention in future.